MaritimeTwin: Maritime Emissions Reduction Through Digital Twin And Satellite Technology Integration

MaritimeTwin, led by CGI IT UK Ltd in collaboration with Maritime Industries UK, and the Industrial Decarbonisation Research and Innovation Centre at Heriot-Watt University, aims to develop an innovative digital twin and satellite technology solution for route optimisation and environmental impact assessment in maritime shipping. This ground breaking approach will significantly contribute to reducing greenhouse gas emissions and improving air quality in the maritime sector, aligning with the UK's ambitious net-zero targets.

Our consortium brings together world-class expertise in digital innovation, maritime research, and industry standards. We will leverage CGI's proven DataTwin360 and EcoHub platforms, adapting them specifically for maritime applications. These technologies have already demonstrated success in decarbonising data centres and optimising building management systems, achieving energy savings of up to 30% in previous deployments.

The innovation lies in our unique integration of real-time satellite data with advanced digital twin modelling. By combining CGI's satellite-based emissions mapping technology with Heriot-Watt's cutting-edge research in energy systems and decarbonisation, we will create a dynamic, high-fidelity virtual representation of shipping operations. This will enable unprecedented accuracy in route planning, fuel consumption optimisation, and emissions monitoring.

Our solution will provide shipping operators with a powerful tool to simulate various scenarios, allowing them to make data-driven decisions that balance operational efficiency with environmental impact. The system will continuously learn and improve through machine learning algorithms, offering increasingly precise recommendations over time.

A key innovative aspect is the incorporation of real-time environmental data, including weather patterns, ocean currents, and port conditions. This will allow for adaptive route planning that responds to changing conditions, maximising fuel efficiency and minimising emissions.

By the project's conclusion, we aim to demonstrate a functional prototype capable of reducing maritime greenhouse gas emissions by up to 15% through optimised routing alone. This project not only addresses the urgent need for maritime decarbonisation but also strengthens the UK's position as a leader in clean maritime technology, driving economic growth and creating high-skilled jobs in the sector.